PinPlus IV Round 7

V-Auth Ltd has invented a novel approach to personal online authentication, which compellingly answers the threat of the hackers. It has strong security properties, yet from the human perspective is very easy to use. It is ideal for implementation on mobile devices and especially suited to web and mobile applications. It is backed up by a unique, sophisticated method of encrypting the individual's secret information which frustrates all of the hacker's chosen methods to compromise online security,